University College London and Aspen Insurance UK Limited

To combine earthquake and tsunami catastrophe models, based on geological understanding and numerical wave models, using advanced statistical approaches to assess uncertainties, in order to estimate financial losses.